Trailing Edge Serration & Leading Edge Undulation Aero-acoustic Noise Reduction Mechanisms Through 3-Dimensional Flow Structure Analysis

The research will focus on three main stages. Stage 1 (approximately 10 months) will focus on the optimisation of aeroacoustic and aerodynamic performances of curved leading edge serrations that were inspired by those found on owl's wing (see Fig. 2). This new concept, which has never been attempted elsewhere before, was initiated in my final year Bachelor's project and the results so far have demonstrated that the serrations can in fact be carefully optimised to achieve simultaneous and significant improvements in aerofoil leading edge noise reductions (Fig. 3) and increased performance in lift generation (Fig. 4). Currently we are preparing to apply for a patent, to be supported by the RSDO, for this owl-inspired leading edge serration technology developed in my undergraduate dissertation project. My PhD proposal is to undertake more in-depth research to determine the fundamental mechanisms and seek to develop control strategies based on the same physical principles on the leading edge serration.